Modelling 0-GlcNAc transferase Intellectual Disability in Drosophila

O-Linked N-acetylglucosamine (O-GlcNAc) transferase (OGT) is an essential enzyme which is solely responsible for the dynamic cytosolic and nuclear O-GlcNAcylation of serine and threonine residues on over 1000 proteins. This modification is removed by a single enzyme, O-GlcNAc hydrolase (OGA). Both proteins are essential for mammalian embryonic and perinatal survival, respectively. Recently, mutations in OGT have been identified as causal in intellectual disability (ID), however, the exact mechanism leading to this disorder are unknown. This studentship will endeavour to identify how two hypothesised mechanisms contribute to OGT-ID: altered O-GlcNAcylation and altered OGT:protein interactions. To achieve this the student will use Drosophila melanogaster as a model system. OGT is highly conserved from humans to Drosophila, along with many of its interactors, such as the mitochondrial motility protein Milton and periodicity proteins involved in the circadian rhythm. The student will dissect the molecular mechanisms leading to ID through achieving 4 aims. (1) The student will generate fly lines carrying OGT mutations equivalent to those found in patients using a CRISPR/Cas9 system. We have already demonstrated the viability of this approach successfully generating a fly line carrying a patient mutation. (2) These fly lines will then be assayed for a number of neuronal phenotypes, both morphological and behavioural. The former will be achieved using a combination of genetic and antibody labelling to visualize gross brain morphology, mushroom body morphology (the associative memory region of the fly brain, and an excellent model to study axonal morphology), and dendritic morphology using class IV dendritic arborisation sensory neurons. To assay neuronal function through behaviour, a light-off habituation test will be employed. This leverages the natural escape response of Drosophila to a sudden reduction in light, in nature singling the presence of a predator, and measures their neuronal adaptation to the repetition of this stimulus without the ordinarily associated consequence. In preliminary experiments, we have found a
decrease in habituation in OGT mutant flies. (3) The specific mechanisms driving the observed phenotypes will be dissected through proteomic and transcriptomic approaches. Quantitative O-GlcNAc proteomics will be conducted through enrichment of O-GlcNAcylated proteins with a catalytically inactive OGA we have used for this purpose in the past. The role of individual proteins or modified sites will be probed through genetic approaches, ablating individual proteins to assess genetic interactions or individual modified sites by mutating modified residues to alanine. An additional approach which can be employed is the mutation of identified sites to cysteine. We have found this results in a S-GlcNAc modification which is not hydrolysable by OGA, elevating the stoichiometry of the modification on a single residue. This is a technique which has never before been employed in vivo, and we would assay in the context of rescuing (some of) the phenotypes seen in OGT mutant flies. (4) The student will also attempt to rescue observed phenotypes by globally manipulating O-GlcNAc levels, genetically by knocking out OGA (which unlike in mammals is tolerated in the fly) and pharmacologically through the use of OGA inhibitors or glucosamine supplementation. All aforementioned approaches have been shown to result in elevated O- GlcNAcylation. Their efficacy at rescuing phenotypes will be assayed through administration at various developmental stages providing insight into the reversibility of the ID in adult organisms. Together, this studentship will answer many fundamental questions about the role of OGT mutations in the development of ID, establish Drosophila as a model for the functional analysis of single site O-GlcNAc modifications, and guide future research we will conduct on a mammalian system